Why Comply? European Court of Human Rights Enforcement in the United Kingdom

I propose to examine why and when the United Kingdom complies with European Court of Human Rights judgments. My aim is to understand how human rights institutions, primarily the Court, and civil society actors can maximise the enforcement of the rights in the European Convention of Human Rights in the absence of an overarching authority and, therefore, improve the UK's human rights record. I aim to identify incentives, such as financial and non-financial remedies, that can change State behaviour so as to deter future violations, perhaps through influencing social norms, and thus improve the international rule of law. My research will have three stages. In the first, I will determine the circumstances where the UK is most likely to comply, using quantitative survival analysis on 12,000+ cases. In the second, I will examine why the UK complies in these circumstances by mapping the decision-making process and the social processes that affect these decisions. I suggest that the main parties within norm internalisation are the government, civil society and the public. I will undertake qualitative analysis, primarily through structured interviews with key players such as civil servants and legislators, as well as analysis of media. I will also carry out quantitative analysis on a commissioned public opinion poll. For the third stage, I will identify the most effective action the Court and other institutions can take to maximise compliance, based on the earlier findings.